Multimodal Deep Learning for Detection and Analysis of Reactive Attachment Disorder in Abused and Neglected Children

The goal of this project is to develop AI-driven methodologies for detection and analysis of Reactive Attachment Disorder (RAD), a psychiatric disorder affecting abused and neglected children. The main effect of RAD is "failure to seek and accept comfort", i.e., the shut-down of a set of psychological processes, known as the Attachment System and essential for normal development, that allow children to establish and maintain beneficial relationships with their caregivers [YAR16]. While having serious implications for the child's future (e.g., RAD is common in children with complex psychiatric disorders and criminal behaviour [MOR17]), RAD is highly amenable to treatment if recognised in infancy [YAR16]. However, the disorder is hard for clinicians to detect because its symptoms are not easily visible to the naked eye.

Encouraging progress in RAD diagnosis has been achieved by manually analysing videos of children involved in therapeutic sessions with their caregivers, but such an approach is too expensive and time consuming to be applied in a standard clinical setting. For this reason, this project proposes the use of AI-driven technologies for the analysis of human behaviour [VIN09]. These have been successfully applied to other attachment related issues [ROF19] and can help not only to automate the observation of the interactions, thus reducing the amount of time needed for possible diagnosis, but also to identify behavioural markers that might escape clinical observation. The emphasis will be on approaches that jointly model multiple behavioural modalities through the use of appropriate deep network architectures [BAL18].

The experimental activities will revolve around an existing corpus of over 300 real-world videos collected in a clinical setting and they will include three main steps:

Identification of the behavioural cues (the RAD markers) most likely to account for RAD through manual observation of a representative sample of the corpus;
Development of AI-driven methodologies, mostly based on signal processing and deep networks, for the detection of the RAD markers in the videos of the corpus;
Development of AI-driven methodologies, mostly based on deep networks, for the automatic identification of children affected by RAD based on presence and intensity of the cues detected at point 2.
The likely outcomes of the system include a scientific analysis of RAD related behaviours as well as AI-driven methodologies capable of supporting the activity of clinicians. In this respect, the project aligns with needs and interests of private and public bodies dealing with child and adolescent mental health (e.g., the UK National Health Service and National Society for the Prevention of Cruelty to Children).